Production of mould tools with conformal cooling and coatings increasing mould efficiency

The potential growth of the plastics caps and closures industry is being hampered by the tooling industry’s use of conventional material removal machining process is for the production of the mould tools. These processes include milling, turning and drilling and they are inherently wasteful of material. The mould tools are machined from solid stock often cutting away up to 80% or more of the original material. Agemaspark seeks to overcome these barriers by developing a highly efficient advanced manufacturing process for the production of laser sintered mould tools with a novel ceramic coating. The mould tools will make use of breakthrough process utilising mould profile following conformal cooling channels embedded with temperature control sensors enabling localised temperature control. This will overcome inherent deficiencies in the current plastic caps and closures mould tooling technology. Our manufacturing process will enable us to produce the first laser sintered mould tool with real time temperature control for the plastic caps and closures industry in Europe and globally